'RITUAL FRACTURE': DISMANTLING PATRIARCHAL HIERARCHIES THROUGH A QUEER, ANTI-CASTE, ECOFEMINIST RITUAL POETICS

'Ritual Fracture', a hybrid project (text, audio-visual poetry, autofiction) deploys feminist and eco-critical perspectives (non-human characters, ecological transpositions) to explore how Hindu rituals uphold violent caste-based patriarchy in South India. In three Acts, the book follows Kali, an upper-caste queer woman from a rubber-plantation in Kerala to a non-monogamous flatshare in London. Kali queers and re-orients rituals, unlocking their capacity for healing and resistance. This project explores transmuting facets of intergenerational trauma, along migratory routes, and through a caste-privileged lens. It critically considers the connection between rituals, right-wing patriarchy, and the bodies and spaces we inhabit.